Market assessmen t for a thermal sleeve for coronary catheterisation

"Dispomedical UK Ltd is a medical device company based in the North of England, specialising in the manufacture of tools for improvement of the coronary catheterisation process.

The company has recently developed a solution for reducing the overall time taken to install a radial arterial catheter in coronary patients, reducing both patient discomfort and laboratory costs."